Novel phenomena in ultracold atomic gases

The project will involve theoretical studies of novel quantum phenomena motivated by experimental advances in ultracold gases. Of particular interest are novel forms of optical lattices -- for example with quasiperiodic order or with topological character. The project shall explore the effects of such lattices on the static and dynamical properties of many particle quantum systems.